MP-SENS: Manufacturing processes for hybrid sensor module

Applied Nanodetectors has developed a sensor array platform that can be used for a number of market opportunities. Each sensor array is composed of different sensor elements produced using specific nanomaterials, which can be used for chemical and biosensors. This sensor array can be designed in the same physical space and allows forward integration into the same package. Which would dramatically reduce costs and ease the manufacturing complexity. Our sensor arrays combine sensory data from different sensor elements to provide information that is more accurate and dependable than that which would be acquired from individual sensors. There are many different applications for our sensor platform and we have a significant market pull from the healthcare and other market sectors. A key market requirement is to integrate our sensor die into a smart sensor module, that would include signal conditioning, analogue-digital conversion, signal processing and digital output. In this project, we plan to develop manufacturing methods and integration techniques to develop a smart hybrid sensor module.